Neural characteristics of reward and punishment learning for optimising decision-making

Value-based decisions are often required in everyday life, where we must incorporate situational evidence with past experiences to work out which option will lead to the best outcome. However, the mechanisms that govern how these two factors are weighted are not yet fully understood. Gaining insight into these processes could greatly help towards the optimisation of feedback in gamified learning environments. This project aims to develop a closed-loop biofeedback system that leverages unique ways of fusing electroencephalographic (EEG) and pupillometry measurements to investigate the utility of the noradrenergic arousal system in value judgements and learning.

In recent years, it has become well established that pupil diameter consistently varies with certain decision making variables such as uncertainty, predictions errors and environmental volatility (Larsen & Waters, 2018). The noradrenergic(NA) arousal system in the brainstem is thought to be driving the neural networks involved in controlling these variables. Despite the increasing popularity of pupillometry in decision-making research, there are still many aspects that remain unexplored, such as the role of the NA arousal system in regulating learning rate, which is the rate at which new evidence outweighs past experiences in value-based decisions (Nasar et al., 2012).

Developing a neurobiological framework of how NA influences feedback processing and the effect it has on learning rates can potentially enable the dynamic manipulation of learning. Recent studies have used real-time EEG analysis to manipulate arousal levels in a challenging perceptual task, showing that it is possible to improve task performance by manipulating feedback (Faller et al., 2019).

A promising area of application of such real-time EEG analysis is the gamification of learning, particularly in digital learning environments. Gamification in a pedagogical context is the idea of using game features (Landers, 2014)to enable a high level control over stimuli and feedback. This project aims to dynamically alter learning rates via manipulation of the NA arousal system using known neural correlates associated with learning and decision making such as attentional conflict and levels of uncertainty (Sara & Bouret, 2012). Specifically, the main aims of the project are:

To model the relationship between EEG, pupil diameter and dynamic learning rate during reinforcement learning (Fouragnan et al., 2015).
To model the effect of manipulating arousal, uncertainty and attentional conflict on dynamic learning rate during reinforcement learning.
To develop a digital learning environment that allows for these principles to be applied in a pedagogical context.

Understanding the potential role of NA arousal system in the way we learn, update beliefs and explore new options could have significant implications in the realm of education and performance. This project will facilitate the creation of an online learning environment which will provide an opportunity to benchmark the utility of neurobiological markers in an educational setting. Success in this endeavour would pave the way for a wide variety of adaptations to learning protocols that could in turn empower alevel of learning optimisation and individualisation as feedback is dynamically and continuously adapted to the needs of the learner.